Achieve Net Zero in Manufacturing Personal Care Products

Unilever, the multinational consumer goods company, has set a pathway to achieve zero emissions in its operations by 2030 and net zero emissions across its value chain by 2039. In this aim, Unilever is transitioning to renewable energies across its operations, improving energy uses, finding new low-carbon ingredients, expanding its plant-based product range, and developing fossil-fuel-free products, such as soap.

Soap manufacturing can be improved by using more sustainable ingredients and weight efficient formulations. However, the scaling-up of such alternatives poses various challenges in terms of processing and stability of the final product.

The goal is to develop computational models to aid in the design of the products and to develop scale-up rules for these new formulations.

The project aims are:
1) To reduce carbon footprint and improve energy efficiency of soap manufacturing.
2) To develop a flexible, well-instrumented and robust lab-scale system for validation of computational models for Unilever twin-screw extruded soap products.
3) To evaluate new computational fluid dynamic (CFD) models for the scale-up of radically new sustainable ingredients and lower carbon formulations.
4) To work with Unilever to develop mechanistic understanding, investigate parameter sensitivity and potentially develop surrogate models for twin-screw extrusion processes.